Numerical approaches to Radiative Backreaction in General Relativity

This project focuses on numerically solving the nonlinear partial differential equations of general relativity (GR) coupled to non-trivial field theories that exhibit dynamical topological solutions (such as vortex-lines/strings and domain walls). The aim is to calculate the resulting gravitational radiation, as well as the radiative backreaction on these extended objects, using newly developed automatic mesh refinement (AMR) codes. By analogy with electromagnetic waves, the purppose is to advance the mathematical understanding of backreaction processes in GR both numerically and analytically, notably characterising the time evolution of the radiation spectrum. An important component of this project will be collaboration with Intel on the optimization of these AMR GR codes for many-core HPC architectures. The project will also advance high performance data analytics through in-situ (or "on the fly") visualization of the evolving pde solutions. (This represents the development of pioneering collaborative projects being pursued at the DAMTP Intel Parallel Computing Centre, which have been demonstrated at SC'15 and ISC'16.) Note: SC'15 was the Supercomputing 2015 conference in Austin, Texas in November 2015 and ISC'16 the International Supercomputing 2016 conference in Frankfurt this June (the main high performance computing meetings worldwide).